Prevention of Modern Slavery within Sex Work: the role of Adult Services Websites

The landscape of where modern slavery and sexual exploitation takes place has changed over the past decade with the onset of digital technologies dominating the organisation of the commercial sex industry. Adult Service Websites, where most sexual services are advertised, negotiated and facilitated in the UK, have been identified as a space where offenders and traffickers can manipulate, entrap, coerce and force individuals into selling sexual services. Whilst the majority of commercial sex interactions are amongst consenting adults and legal, the role of ASWs in facilitating offending behaviour is complicated and least regulated. There are many agencies trying to understand this relationship, with national intelligence services understanding routes to trafficking and the police working to identify victims and target offenders. In addition there are first responders who deliver interventions to victims to assist with treating their crimes seriously and helping individuals move away from exploiters. This project, will for the first time, bring together a range of organisations who are working to prevent modern slavery in ASWs, in an effort to understand, share new knowledge and learning, and work towards strategies and actions plans that can reduce crimes of human trafficking and sexual exploitation. The core partners in the project are the National Crime Agency, National Police Chief's Council, and the NGO Unseen. Together we will investigate how ASWs can be at the forefront of preventing modern slavery, what those who use ASWs to sell and buy sex think about the platforms, legislation to govern them and strategies to prevent harm. The design of the project includes survivors who will inform the research process, data analysis and knowledge transfer activities. Capacity building activities are built into the design by implementing a training programme for survivors around research skills, upskilling, employability skills and access to higher education. We plan to develop training for third party businesses around sexual exploitation as well as engage the ASW operators in developing transparent and robust mechanisms to prevent their websites harbouring exploitation. Our work will feed directly into government discussions, APPGs and other forums to bring this contemporary data to the places where modern slavery, sex work and policing are discussed at strategic and operational levels.